ExCALIBUR HES Rockport Phase 2

Funding for additional Rockport network fabric (cards, cables, shuffles), to enable exactly half of the COSMA7 HPC facility to be converted to Rockport, and thus see how well it compares with a traditional InfiniBand fabric for large scientific codes in a production environment.